Leveraging the X-NET Network to Pilot and Evaluate Biomedical Data Science Initiatives across the UK

Diverse teams in science are essential to solve complex problems, however the MRC funded X-NET project (www.x-net.bio) identified several challenges that hamper the career progression of biomedical data scientists, including unsupportive research environments and lack of recognition during career evaluation, that affect their progression to leadership roles. We propose to pilot and evaluate a series of initiatives designed to encourage, support and reward data scientists, to drive better collaboration across UK biomedical science and embed a supportive and sustainable culture that fully includes all data scientists. We will:

Map best practices in biomedical data science career support across UK research institutions and the life sciences industry.
Formulate and promote a 'Code of Conduct' for interdisciplinary research projects involving biomedical data science.
Pilot and evaluate a peer mentoring network for biomedical data scientists across the UK.
Conduct a feasibility study into 'Agility' fellowships to accelerate personal development and enable interactions between disciplines and sectors.
Signpost professional development training resources that will aid communication across biomedical disciplines and build leadership skills.
Trial and evaluate networking and development opportunities for biomedical data scientists including a hackathon and a career development workshop for with biomedical and STEM researchers.
We will use online surveys, interviews, and workshops to engage biomedical researchers from all career levels in academia and industry, research support professionals, academic leadership, and funders to identify which initiatives positively impact:

Communication and collaboration between data scientists and the wider biomedical community to improve and normalise a collaborative rather than competitive scientific culture.
Support the development of leadership and professional skills of data scientists.
Improve recognition and profile for biomedical data scientists.
Improve accessibility, support and consistency for people wanting to enter and progress in biomedical data science roles to increase data skill capacity in the UK workforce.
All activities have been designed to highlight and develop skills required for productive teamwork in academia and industry, benefitting UK research and the wider economy, both of which are experiencing a data skills shortage. Creation of networking opportunities across disciplines and sectors (initiatives 3,4,6) will expose participants to different working environments and practices, improve skills and standards, and increase knowledge flow between workplaces to accelerate innovation in research.

Outcomes of all activities, learnings and materials will be openly available and actively promoted to researchers, institutions, and funders to inform and guide scalable and sustainable policy and strategy for culture change towards biomedical data science going forward.